Staffordshire University and Promtek Limited KTP 22_23 R5

To develop an innovative robotics product, acting as a smart alternative to the human-operated hand weighing stations, commonly found in recipe-controlled processes for manufacturing products. To increase safety for human operators, improve efficiencies, and achieve lower operating costs for clients.